SmartThread

SmartThread is a dual mode intelligent critical fastener, able to self- or proximity- monitor over a wide temperature range. It will be able to actively monitor how tight it is, determine if it is damaged, and 'listen' to acoustic events in proximity related to damage mechanisms, such as bearing failure or fretting.